Doolittle: AR interactive character creator.

Imagine if you could create your own high-quality 3D Augmented Reality characters, and place them anywhere in the physical world, to interact with audiences.

With Doolittle, you could.

The no-code, web-based platform will be super-easy to use, so anyone, even with no technical ability, can become an Augmented Reality creator. Creatives, artists, storytellers could create beautifully crafted and animated 3D characters, and place them in specific locations. Audiences will access the characters through mobile-devices.

The revolutionary aspect of this service is that your Augmented Reality characters will speak to audiences/end-users, instantly voicing the words you type on the platform. In the future, you could also create two-way sophisticated real-time conversations between characters and audiences. You'll be in control. You'll be able to change the dialogue of your characters at the click of a button

Imagine how this will enhance storytelling -- being able to make, adapt, update and train your own high-quality, 3D talking characters. Yet, it'll require no prior technical ability. It'll be as easy as sending an email.

It's an entirely new and unique way to tell stories, to reach new audiences in exciting new ways, providing location-based entertainment and culture in places never reached like this before.